Preferences for AI Explanations: Considering the Role of User and Robot Characteristics

Due to great advance in the field of artificial intelligence (AI), increasingly more decisions are delegated to those systems. However, due to the nature and/or complexity of AI algorithms, it is often difficult to understand how decisions have been made, hence there is a growing need for AI systems to have the ability to explain themselves. Despite the need for these explanations to be understandable to a user, there is little research concerned with what does it mean for AI explanations to be understandable. In this project, the aim is to study how various cultural, social and psychological factors influence a users preference for an explanation, what quality and quantity of information different users seek in order to be satisfied with an explanation and what explanations foster trust with the AI system. The factors to be considered are cognitive style affecting ones causal attribution style and tendency to override an intuition with analytical thinking, need for cognition and various socio-cultural characteristics that are believed to be constitutive of cognitive style, such as national culture, social class, gender and others.

I plan to conduct a series of user studies to study which factors and to what extent they influence the preference for an explanation in interaction with AI systems. In the first instance, I plan to conduct a quantitative study to identify which factors are influential on explanation preference, followed by a qualitative study to learn about the quality of the requirements for explanation in better detail. Finally, our findings will be incorporated in an AI agent, whose performance will be tested.

The expected novel contribution is an insight into what information do users need in order to understand decision making of an AI system and whether the desired quantity and quality of information systematically varies between different populations of users. Such insights could be useful for AI practitioners to help them with building human-centred, understandable artificial intelligence.

This PhD is relevant to the following EPSR research area(s): Human-computer interaction, Artificial intelligence technologies.